Stuck in the throat: Dissecting the role of the Leishmania biofilm in parasite development and transmission

Leishmaniasis is a neglected tropical disease with 700,000 to 1 million new cases annually. The disease is caused by a unicellular parasite which is transmitted through the infected bite of phlebotomine sandflies. There, in the sandflies gut, a complex lifecycle occurs whereby the parasite develops into its infective metacyclic stage. This development is aided by the production of a Proteohosphoglycan (PPG) rich biofilm, called the Promastigotes Secretory Gel (PSG). This gel not only acts to protect the parasite but also is thought to influence the developmental stages. Furthermore, the gel also acts as a blockage for the sandfly during feeding, necessitating multiple bites and multiple incomplete feeds, known as the blocked fly theory. This enables more effective transmission of the parasites. Secondly, the PSG "plug" allows the valve to remain open which allows the movement of the parasites from midgut to mouthparts.

Additionally, observations have indicated that C-Reactive Protein (CRP) found in human, rat, and mouse sera exhibits a strong avidity for specific PPGs such as filamentous proteophosphoglycan (fPPG) and Secreted Acid Phosphatase (ScAP). The binding of CRP to these ligands, along with lipophosphoglycan (LPG), triggers activation and subsequent depletion of the immune complement system.

We have also observed that on a second Non-Infected blood meal, parasite numbers increase dramatically, which we suspect to be linked to the effects of PPG's on parasite development.

In this project we aim to answer the following questions:
1. How do PPG's impact the development of parasites in the sandfly? Furthermore, how is motility, and attachment impacted?
2. How does the PSG/PPG impact the infective dose - what is the parasite load like? What stages? How is sandfly feeding impacted? Do the PSG/PPG impact parasite survival in the sandfly?
3. What happens in the second bloodmeal that causes such an increase in parasite numbers? How does CRP come into play. Do we see the same effect with modified parasites?
4. Considering all the above questions, what about different combinations of sandfly and parasite species? Is the same effect seen, for example with L longipalpis and L infantum? (new world vs old world leishmania)

In order to answer these questions, I will employ a variety of methods. Initially parasite culture will be undertaken to gain a baseline understanding of the development of the parasite, both in vitro and in vivo. Further to this, gene knockouts will be carried out employing Cre Lox gene modification to create mutants which cannot produce individual or all PPG's. These knockouts will have their development assessed against their wildtype counterparts.

In order to confirm knockouts, western blotting will be employed to show that there is no production of PPG's in mutant strains.

Assessment of the development of the parasites will be carried out using microscopy, including specialised techniques such as serial block face scanning electron microscopy (SBFSEM), staining and attachment assays.

Additionally, we can also employ further Biochemical techniques such as Surface Plasmon Resonance to investigate the impact of a second bloodmeal and CRP on the development of the parasites.

This research combines techniques in molecular biology, biochemistry parasitology and microscopy to accomplish to provide crucial insights into the molecular mechanisms governing Leishmania biofilm biogenesis and its impact on transmission through sandflies. Understanding the role of specific PPGs and their effect on the parasite lifecycle will be crucial to the development of methods we can employ to interrupt transmission.